AME NDT (Anisotropic Media Evaluation for Non-Destructive Testing)

Manufacturing is a key activity of the UK economy and accounts for more than half of all UK exports. The ability to reliably
test components at every stage, from manufacture to end of service, is crucial for maximising economic growth, minimising
environmental impact and ensuring public safety. End of life inspection is particularly important as much of the UK's
infrastructure is ageing and, due to global financial pressures, cannot be replaced. Thus, the lifetimes of key UK assets,
such as nuclear plants, must be extended. Ultrasonic non-destructive testing presents an economically and
environmentally desirable solution for detecting damage in such components. Similar to medical ultrasound, ultrasonic
waves can be passed through industrial components and subsequently collected, without damaging their internal
composition. Large networks of sensors, typically arranged in linear arrays, are deployed to carry out these inspections,
resulting in large volume, noisy, time-series data. Mathematical algorithms are then required to decipher the information
encoded within these recorded signals and construct images of the component's interior. Such algorithms are fundamental
enablers of the fourth industrial revolution facilitated by robotics and automated systems, which are largely dependent on
accurate sensing, measurement and imaging systems. In many cases, the component under inspection exhibits an
anisotropic, heterogeneous microstructure (that is, the material properties are directionally dependent and vary spatially in
a random fashion). This is detrimental to standard imaging methodologies as the ultrasonic wave is bent and scattered by
microstructural features and the responses from defects are obscured. Examples of such difficult to inspect materials
include coarse grained steel welds and carbon-fibre reinforced polymer (CFRP) composites. In fact, materials with complex
and highly scattering microstructures are becoming increasingly common as industries continue to invest in the
development of lighter, stronger composite materials. To combat the difficulties in imaging within these materials, the
current, cutting-edge imaging research within the NDT community endeavours to map the spatially varying material
properties using time of flight tomography. However, time-of-flight tomography uses only one data point from each recorded
time series and thus does not fully exploit the wealth of information made available by the inspection. The first objective of
the proposed research is to develop a material mapping methodology which exploits the full recorded signal, addressing
the non-uniqueness issues faced by time-of-flight tomography. This will be achieved via the development of new
mathematical models that capture the varying properties of heterogeneous media using probability theory and stochastic
models. The resulting material maps will then be incorporated into an advanced imaging system whereby the deviation of the
ultrasonic wave path in the heterogeneous media can be corrected for so that reliable defect detection can be ensured. The second
objective of the proposed research is to create an algorithm which can reconstruct complete datasets from incomplete
observations using novel matrix and tensor completion techniques (an emerging area within data-science), facilitating
faster inspection times and real-time imaging.

Potential impact
People
This fellowship will establish Dr Tant as a research leader at the interface of mathematics and industry. It will provide her with the opportunity to conduct cutting-edge research whilst developing her entrepreneurial and leadership skills, all of which will contribute to her securing a permanent academic post. The proposed secondments will expose Dr Tant to an industrial environment, providing her with insight to relevant industrial processes, whilst allowing her to expand her industrial network. These links will importantly form the basis for support for future grant proposals. The fellowship proposal will also provide Dr Tant with an opportunity to collaborate with internationally leading researchers and thus establish her reputation on an international stage.
Commercialisation
With the dedicated time provided by the fellowship, Dr Tant will plug the knowledge gaps that have so far prevented the commercial deployment of a solution to the proposed research question. The commercialisation of this system will cause a step change in industrial practices and act as a key enabler for the implementation of fully automated non-destructive testing. The formation of a spin-out will contribute to the development and vitality of the UK through new jobs and export revenue creation, and demonstrate the University of Strathclyde's proficiency in conducting pioneering research, leading to long-term financial and reputation rewards.
Industry
The research conducted under this fellowship will directly impact on companies within the nuclear, aerospace and power industries, who employ ultrasonic NDT to ensure the safe operation of their infrastructure. Improved capability to detect and image defects will provide a distinct economic advantage to these businesses. Furthermore, companies who manufacture ultrasonic NDT systems will benefit from the derivation of mathematically informed ultrasonic array design guidelines. Dr Tant is part of the EPSRC funded Research Centre for Non-Destructive Evaluation (RCNDE) and the proposed programme of work is formally supported by the director of NDEvR (the NDE Research Association) and five project partners (EDF, NNL, NPL, Rolls Royce and PZFlex LLC). These relationships will be exploited to ensure that the requirements of industry inform the programme of work, maximising the final impact of the research. Beyond the NDT community, improved imaging and tomography techniques are desirable within the manufacturing, automation, medical imaging, seismology and defence sectors. The methodologies developed under this fellowship will be transferable across these areas. Dr Tant will ensure their exposure across these disciplines by attending relevant conferences and approaching her existing contacts in these fields. The data-science techniques developed will have applications across all data-driven industries (e.g. health, communications and data-centric engineering).
Outreach
Dr Tant had an editorial role in the book "UK Success Stories in Industrial Mathematics" which was based on the impact summaries submitted to REF2014 from UK maths departments. The book acts as inspiration to academics looking for ways to collaborate with industry and demonstrates to young people that mathematics is a viable career path which can have a fundamental impact on society. With publishing contacts already established, Dr Tant is in the prime position to deliver a follow up volume after REF2021. The RCNDE has an EngD training programme with students registered at 6 UK Universities. Dr Tant is already involved with delivering a course on ultrasonics to these students and so a mechanism already exists for the outcomes from this fellowship to be conveyed to the next generation of industrial NDT engineers. Dr Tant has been involved with robotic NDT demonstrations at the Glasgow Science Centre and will continue to participate in similar outreach activities aimed at promoting mathematics and engineering to young people.